Resolving the timing of past environmental shifts using cryptotephra in the varved sediments of Lake Chala (Kenya/Tanzania)

Cryptotephra (non-visible volcanic ash) is a key tool for dating and correlating past environmental records. We aim to utilise cryptotephra to reveal details about environmental shifts in Eastern Africa during the Late Pleistocene (129,000-12,000 yrs BP). Late Pleistocene tephra records for this region are incomplete, leaving gaps in our understanding of these shifts. To overcome this issue, cryptotephra marker sequences can be established to improve the timing and correlation of these records. Here we will focus on resolving the timing of the East African Megadrought (135,000-75,000 yrs BP) in the sediment record of Lake Chala which dates back to 250,000 BP. Understanding this megadrought period is crucial for insights into Late Pleistocene climate, early human migration and future climate projections for East Africa.

The East African Megadrought was a period of significant aridity and represents the most severe drought during the Quaternary (2,588,000-present). Studies of sediment records from Lakes Malawi (Malawi/Tanzania/Mozambique), Bosumtwi (Ghana), and Tanganyika (Burundi/Democratic Republic of the Congo/Tanzania/Zambia) provide the only evidence of this megadrought, which is thought to have begun around 135,000 years BP. However, uncertainties about the dating of these records leave questions about timing and regional synchronicity. To address these questions, high-resolution records such as Lake Chala are needed.